Capability for Collections Fund: urgent replacement and upgrade of Phase One camera based image capture system at Kent

Special Collections and Archives is located in the Templeman Library on the University of Kent's Canterbury campus. We collect, curate, and manage material which supports the University's research and teaching. We manage the University of Kent's unique and distinctive collections so that they are preserved and accessible for the benefit of teaching, scholarship and society. Our collections are open to everyone, whether the interest is for personal or academic research.

The equipment currently in use within Special Collections and Archives is outdated and no longer supported. The age of the existing equipment and the slow speed at which it captures and processes the information places limitations on the amount of work we can undertake and presents a significant risk when we are contemplating new digitisation project work. This project will replace essential and urgently needed core digitisation and imaging equipment to support current and future research and teaching activities. The project will extend our capacity to make the collections at Kent discoverable and accessible to a range of communities, and will allow us to expand the range and quality of material we digitise on equipment that is designed to operate as one system in an efficient way. Through digitisation at Kent we will seek to create links with other related collections nationally and internationally.